Crop specificity of herbicide safeners

Herbicide safeners are a diverse group of agrochemicals used to enhance tolerance to selective herbicides in large-grained cereal crops. This effect is not observed in dicotyledenous plants and weeds (DeRidder et al., 2002). While their exact mode of action remains to be determined, safeners appear to exert their protective action through the induction of xenobiotic detoxifying enzymes and associated transport proteins collectively termed the xenome (Edwards, 2010). While safeners only invoke enhanced herbicide tolerance in cereals, their inducing activity toward selective xenome components has been reported in model dicots, notably in Arabidopsis and in grass weeds (DeRidder et al., 2002). This suggests the signalling systems safeners interact with are conserved in plants, but result in different outcomes in a species-specific manner. In addition, differing safener chemistries are used in conjunction with specific combinations of herbicides and cereal crops. This suggests that safener perception in plants can be compound specific.

In this project a combination of biochemical and molecular genetic approaches will be employed to study the interaction of specific safener chemistries with the xenome regulatory pathways of a range of crops and model species. Emphasis will be placed on identifying core signalling pathways that are conserved in safening, as well as the components that confer species selectivity in the recognition of contemporary chemistries.

At the conclusion of the study, the relationship between herbicide safeners and natural signalling mechanisms may be determined and then it would be possible to formulate hypotheses as to the common point at which herbicide safeners act to stimulate multiple signalling pathways, which can inevitably lead to better and safer design of herbicide safeners aiming at the sustainable intensification of agriculture.

References
DeRidder, B. P. 'Induction Of Glutathione S-Transferases In Arabidopsis By Herbicide Safeners'. PLANT PHYSIOLOGY 130.3 (2002): 1497-1505.
Edwards, Robert. 'New Perspectives On The Metabolism And Detoxification Of Synthetic Compounds In Plants'. Plant Ecophysiology 8 (2010): 125-148.